Manufacturing Portfolio Project 1: High Performance Rotating Components

This project will develop technologies for the manufacture of gas turbine discs, blisks and rotating assemblies. Innovative modelling, manufacturing process optimisation and efficient validation regimes will be developed to significantly enhance current and future engine designs.
The work packages will be developed by Rolls-Royce working in partnership with the Manufacturing Technology Centre, the Advanced Manufacturing Research Centre and the University of Birmingham and utilising the UK manufacturing services supply chain.